Achieved through Contour Engineering to Improve Tolerance (FACE-IT)

Obstructive sleep apnoea (OSA) is a common condition where throat muscles relax during sleep,
narrowing the airway, obstructing normal breathing. Airway-narrowing can occur>100x/night
causing significant health problems if untreated, including cardiovascular events and strokes. The
Sleep Apnoea Trust estimate>10M people have OSA in the UK with 30% not complying with therapy.
The only effective treatment uses tight-fitting face masks which provide continuous positive air
pressure to splint the airways open. Unfortunately, masks are uncomfortable and people stop
wearing them. If mask compliance could be increased by improving the fit, it could save lives and
associated health/socioeconomic costs. Currently CPAP mask fit is assessed by experienced clinicians
using off-the-shelf masks. The proposed PhD addresses a gap to improve mask design and fit
assessment through the development of a high-fidelity head-form. The anatomical model will
include multi-layer soft tissues, a morphable soft-robotic face to facilitate shape and rigidity
adaptation in specified areas simulating fatty areas often observed with users not fitting generic
mask sizes (e.g. obese or differing ethnicities). Mask designs will be tested and pressure points
measured leading to quantifiable and comparative comfort testing, removing the need to test on
real patients and iterate mask designs rapidly at the concept stage